Synchrony in metapopulations at multiple time scales: theory, experiments, and field data

This is a subsidiary part of a joint proposal. Please see the main proposal with PI Daniel Reuman of Imperial College London.